5G Enabled Digital-Twin for Asset Integrity Management

World Corrosion Organization estimates the annual cost of corrosion to be €1.3-1.4 trillion (3.1-3.5% of world GDP). According to Vanson-Bourne-2017 study, 82% of companies worldwide have experienced at least one unplanned downtime outage in a span of 3years. All sectors require reduced non-productive time and improved workflow efficiency.

Covid-19 has exacerbated this and according to a Rystad Energy impact analysis severe spending cuts and Covid-19 will see O&M spend in UK fall to $2.9 billion, the lowest level since 1990\. This leads to an urgent need for technologies that enable lifetime extension , remote working and sustained performance.

We aim to develop 5G digital-twin hardware and software providing continuous feedback on generalized corrosion extant in pipes based through 5G links with miniaturised sensors pulsed with AC current that, when placed on the corrosion susceptible surface, capture any Magnetic Flux Leakage and links with asset integrity assessment software..

It will enable the integration of 1\. Asset integrity standards with 2\. NDT thickness mapping, all together into 3\. Digitally interactive platform with prediction modelling and smart display in real-time.

A [report from PSB Research][0], which surveyed over 3,500 people including business decision leaders, analysts and technologists, found that 91% expect new 5G based products and services , yet to be invented. 5G digitisation will open viable opportunities for remote digital-twins of high sustainability, and will boost all sectors with unexpected demand increase.

[0]: https://www.qualcomm.com/documents/psb-public-survey-report